Planet Plan

Red Phantom Games is working on an unannounced light-strategy sci-fi builder game. With the support of the Creative Catalyst grant we are developing a novel method for rendering and managing planets that opens up new possibilities for players who love building worlds, solar systems and galaxies.